Submitted thesis 03/02/2021 - now has corrections - resubmission deadline Nov-2022

Submitted thesis 03/02/2021 - now has corrections - resubmission deadline Nov-2022
The information needed for the discovery of a new indication of an old drug (repurposing) might come from different sources. Electronic health records and databases of drugs adverse events will give information about "real life" use of drugs. GWAS will provide information on gene-phenotype association. From biology we might know what code what proteins, and some of the biological pathways in which these proteins participate. From experiments we know to what proteins each molecule (drug) attaches (or might attach to). All these pieces of information are stored in different databases, and often the data is not linkable, in the sense that we do not have the information for the same individual in all the databases.
We will extract information on relevant associations and combine this information in such a way that we can provide a measurable degree of evidence or "belief" on the potential effect of a drug on a particular disease (i.e. provide evidence on a particular connection of disease-gene-protein-drug). The key problem here is to define a way of representing the degree of evidence or belief in each of the pieces of information, and come up with logically consistent rules to combine them.

Grant 552247 replaces old CHAPTER grant 513157